Low cost catalyst manufacturing for FlowCath® Fuel Cells

This 4 months feasibility project between ACAL Energy (innovative fuel cell technology) & Thomas Swan (major UK supplier of sub contract chemicals) will make an assessment of options for a feasible, economic scale up route for AE’s new catalyst system, designed to deliver the performance requirements for the automotive fuel application. It will initially make an assessment of the alternative synthesis routes, complete the pre-production process steps to the manufacturing steps and deliver a report on the scaled up cost implications of the chemistry for mass market application. If successful this project not only enables Thomas Swan to apply their chemical manufacturing capability to provide a step change in volume & cost of production routes for this new chemistry, it will also develop the UK based supply chain for what will be a critical, strategic component in this novel fuel cell technology approach.